3D Molds

"Medical Moulded Products is a new company in its relative infancy. We provide highly specialised medical equipment to health care professionals around the country.

Our idea to incorporate 3D printing technology into our business in these early stages to allow us to develop our production methods around it. With 3D printing capabilities within our manufacturing process, it will provide the company with a foundation to grow exponentially.

3D printing will allow for mass customisation that is very flexible allowing us to provide unique and bespoke products to suit our customers specific needs without additional cost.

It will allow us to manufacture much more complex products with even greater accuracy and in much shorter periods of time thereby meeting the client’s requirements

It will also reduce both energy costs, as the printer itself is a lot greener than alternative machinery, and wastage of materials as the printer precisely calculates how much is needed."